Integrability, conformal field theory and correlation functions

This project will focus on exact results in gauge theories using methods such as integrability which allow one to access regimes unreachable by standard tools, greatly extending our knowledge about quantum field theories and related models